Multi-scale models for the prediction of bone remodelling due to musculoskeletal interventions

The hypothesis of this project is that multi-scale computational models can accurately predict bone changes over time due to osteoporosis and related interventions. The project aims at developing the first multi-scale biomechanical model for the prediction of bone changes over time in the mouse tibia due to external biomechanical and biochemical stimuli, and at validating its outcomes versus state-of-the-art longitudinal micro-computed tomography (microCT) measurements of bone changes